East and West Midlands Doctoral Hub

The East and West Midlands Hub will comprise 7 institutions in receipt of AHRC Doctoral Landscape Award funding, situated in 4 key cities in the region. It builds on the successes of the AHRC-funded Midlands3Cities/Midlands4Cities Doctoral Training Partnerships (DTP-1, M3C, 6 institutions, 5 cohorts 2013-2018; DTP-2, M4C, 8 institutions, 7 cohorts 2019-2025): these include established relationships between all participant institutions, and experience in cross-institutional activity, notably supervision; long-standing engagement with local, regional and national external partners and an openness to new sectors; extensive experience in delivering training, and in supporting students to devise and deliver activities; and an increasing alumni base, willing to share knowledge and experience with current students. The Hub will use this experience to focus on activities that offer the greatest impact on student experience and regional benefit, using resource as effectively and efficiently as possible to maintain the cohort student experience, as a transition from the DTP model. To do this, it will deliver the following aims and objectives, as well as the linked applications and benefits:

Provide advanced training and offer professional development support for PGRs funded under this scheme, amplifying what is currently offered at institutional level, to broaden their career opportunities and facilitate their engagement with the region’s economies, commercial, cultural and third sectors;

Widen participation in doctoral training by developing inclusive models, outreach initiatives, and support mechanisms to address the needs of under-represented and marginalised groups, and enhance their success;

Deliver annual events to enable PGRs across the region to form cross-disciplinary networks and facilitate collaboration in the development of new knowledge;

Offer funding opportunities for PGRs to create tailored academic and professional development activities, providing professional skills in grant application and collaborative project management and delivery;

Identify and address the needs of current and future PGRs through engaging with student voice in order to collate and share best practice and experience across participating institutions, and to refresh regularly the training offer;

Create a networked community of PGRs that can on completion be guided to the Midlands and Mid Wales British Academy Early Career Researcher Network (hosted at University of Nottingham but delivered regionally with Coventry and Lincoln), to help ECRs stay connected to each other and the region’s universities, and thus maximise investment in Arts and Humanities PGRs, the Hub and the regional BA ECRN;

Harness best regional practice in PGR supervision, providing support for supervisors across disciplines and at all career stages, to enhance student experience, and to support supervisors’ confidence in delivery, contributing to their career development and job satisfaction;

Foster relationships with devolved regional authorities, employers and partners, to establish opportunities in professional training and development in research mobilisation and knowledge exchange and to enable PGRs to contribute to the growth and sustainability of regional economies. M4C has an impressive breadth and depth of regional engagement with live collaborations with a range of non-academic partners. At this stage in the Hub's development we have not sought partner letters of support from this group but once the Hub is established we will engage these partners (and others) with the Hub's activities and good governance as a natural extension and progression from the DTP.